Investigation in Human adrenocortical cells of the two-pore potassium channel genes as candidates for regulating aldoste

Technical abstract
Background and objectives

Potassium is the principal stimulus to aldosterone secretion. The probable mechanism by which the zona glomerulosa senses increases plasma K+ has been elucidated in the last few years, with the discovery of a new family of two-pore K+ channels (KCNK). It is thought that these channels maintain hyperpolarisation of the zona glomerulosa membrane potential at a voltage just below the opening potential of the low-voltage calcium channel (T channel). Recent studies of bovine and rat adrenal K+ currents point to marked species variation in expression and role of the adrenal KCNK channels. Since reduced KCNK activity is expected to cause constitutive stimulation of aldosterone secretion, identification of the main adrenal KCNK(s) is of great interest. The objectives of the project are: [i] to identify the KCNK(s) of importance in human adrenal zona glomerulosa; and [ii] to determine whether inherited or somatic mutation in these K+ channels plays a role in, respectively, low-renin essential hypertension or Conn‘s adenomas. Inherited mutations are most likely to be in promoter regions, and we have developed a technique for rapid detection of upstream functional SNPs in genes showing linkage disequilibrium (LD) between upstream and coding regions.

Design, Methodology and Scientific Opportunities

Two cell types will be used for the project. One is the well characterised, immortalised aldosterone-secreting H295R adrenocortical cell line. The other is human zona glomerulosa cells cultured from our patients undergoing laparascopic adrenalectomy for Conn‘s adenomas. In each, the technique of siRNA analysis will be applied, using assay of aldosterone concentration in the culture medium to determine which channel is most important. For several KCNKs, commercial N- and C-terminal antisera are available for Western blotting, and preliminary experiments conducted with cycloheximide have shown turnover times short enough to permit successful analysis by transient transfection of siRNA into primary cell cultures.

Because of species variation in KCNK expression, the best proof of a channel‘s role in humans would be identification of significant inherited or somatic mutations that increase aldosterone secretion. The KCNK gene(s) found on siRNA analysis to regulate aldosterone secretion will be sequenced using gDNA from two sources: aldosterone-secreting adenomas, and a panel of low-renin hypertensive patients who have been pharmacologically characterised crossover studies comparing different diuretics. Any coding mutation found to be unique or significantly commoner in patients than appropriate controls will be tested by transfection studies in H295R cells. However, much of the genetic variation in common disease is likely to be in upstream regulatory regions. Since these are less well defined than coding regions, we have developed a technique for predicting genes with functionally important variants by measuring, in heterozygous cDNA, relative expression of a marker allele. Putative promoter SNPs will be cloned upstream of the luciferase gene in the pGL3 vector, that has been used in previous transient transfection studies in H295R cells.